Bristol Mission Net Zero

Bristol citizens and businesses are very concerned about climate change in every part of the city and in every walk of life. They want to be part of the solution, want to see changes which benefit their communities in other ways and want to have affordable, accessible ways to make a difference. Many businesses and six communities have already created their own Climate Action Plans to describe the changes they want to make happen. Plus 12 more community plans are in the pipeline. We want to find a way to achieve these business's and community's climate goals faster ensuring they are joined up with the changes we need to make as a whole city.

Investment in new low carbon technologies is needed to replace the fossil fuel technology which we rely on for much of our heat, power and mobility. Some of these investments will pay for themselves and generate a return for investors. We want to find a way to bring more investment into climate change projects and do this more efficiently and more easily.

There are many businesses already supplying climate change solutions in the city, such as builders insulating homes and heat pump installers replacing fossil fuelled gas boilers with zero carbon technology. We want to help these businesses to grow, to meet the need for climate action, but also to create jobs and training opportunities for local people of all levels of skills and experience.

Bristol Mission Net Zero is an ambitious feasibility study to examine what would be required to support communities and businesses to achieve their climate goals, to secure additional investment in new ways and to help businesses grow and create jobs which create prosperity, benefit the whole community and enable people and places to thrive. The study would create a plan for how we might achieve these goals. We could then use the plan as the basis on which to apply for further funding to help deliver the goals.

The lead applicant is Bristol City Council. The 2 other project partners are Bristol Green Capital Partnership and Bristol and Bath Regional Capital. The project would be located in Bristol. Project findings would be disseminated widely through the partners' extensive networks. The project would last for 3 months from April 2023\.